Strategies of the Object

The nature of race as a visual and statistical abstraction is crucial to algorithmic society. As facial recognition systems become increasingly pervasive - and the modern subject becomes a viable object of computation - the face is renewed as a site of prediction; visual features rendered as statistical datapoints facilitate a mathematical process of judgement, mobilising race as a functional object within systems of state control and violence. It is within this framework that I approach the relationship between abstraction, race and the computation of judgement, asking what it means for the computable object to be one of difference, and what possibilities a 'strategy of the object' may hold for subverting a racialised system of control. Thinking through the logic of perspective, and re-working the tension between linear perspective and its distortion - the anamorphic - in line with computation, this project explores how race is put to work in the calculation of judgement.